Research and Development of Senti-AI: Tech-enabled precision & predictive respiratory medicine leveraging an innovative wearable medical device

**Background**: Imagine what the world would be like for the 500 million people globally suffering with long-term respiratory illnesses, if their lungs could tell them exactly what was wrong, how their illness was progressing, and precisely what to do about it? Well, they can: the problem is we've been listening to what the lungs can tell us, for the past 200 years, with two rubber tubes attached to a metal cone.

The stethoscope is blunt.

Respiratory disease affects one-in-five people worldwide. It is the **third leading cause-of-death**, costing the NHS alone £9.1bn/year_._ Across the EU/UK combined, tangible and intangible costs reach **£69bn/year** an**d £240bn/year** respectively.

Providing patient care relies on healthcare professionals trained in auscultation (listening to chest sounds) to diagnose, monitor, and determine treatments. At least **50% of COPD hospitalisations** (Echevarria, 2018), **75% of asthma emergency admissions** (NHS, 2010), and **two-thirds of asthma deaths** (NRAD, 2014) **are preventable with optimised care.** Continuous autonomous home monitoring of chest sounds could save thousands of lives each day and improve quality-of-life for millions.

Current approaches, including the stethoscope, cannot deliver this.

**Innovation**: Senti-Tech will radically address this problem by delivering optimised and personalised respiratory care, through artificial intelligence built onto their patent-pending innovative smart garment, Senti-Wear. By wearing this T-shirt regularly whilst sleeping, Senti-AI will optimise medical treatments giving people back control over their respiratory health and offering them the best possible quality of life. Senti-AI will detect attacks of these diseases and create opportunities for intervening at the earliest possible moment in these attacks -avoiding hospitalisation and improving speed of recovery. Senti-AI will automatically call for help when help is needed.

Senti-AI is the stethoscope unchained.

**Outcomes**: This project will enable Senti-Tech to build, train, and validate an

Artificial Intelligence to monitor the breath and heart sounds captured by Senti-Wear, providing tailored recommendations and advice. Most respiratory illnesses can be treated adequately at home, provided attacks are caught at the right time and appropriate monitoring is initiated.

The Senti-AI intelligent device system will democratise this excellence-in-care, eliminating a large portion of respiratory hospital admissions. This innovation will improve quality-of-life, and reduce avoidable deaths through prompt and personalised treatment: tech-enabled precision and predictive respiratory medicine.